Underexploited Microbial Arene Oxidation Iron Carbonyl Approach to Valuable Chirons

The pharmaceutical, agrochemical and fine chemicals industries rely on the construction of complex molecules from simpler precursors. These precursors will themselves have been made from simpler precursors and so on, but every chemical synthesis ultimately has to have a starting material or materials. These starting materials come from natural sources, either petrochemical feedstocks or biomolecules such as carbohydrates, amino acids, etc. Some of these constitute the chiral pool , meaning they have defined 3D structures that make them ideal for the rapid construction of molecules of high spatial complexity (as is the case for many drugs). Unfortunately, not all possible 3D structures are available in the chiral pool. The core of our proposal is to augment the chiral pool by producing a library of new chiral starting materials that will enable the synthesis of complex molecules that have thus far been inaccessible. We will do this by using a particular strain of bacteria, which has been bred for its ability to carry out a chemical reaction for which there is no man-made equivalent available. Specifically, the bacteria can carry out an oxidation to metabolise aromatic compounds, cheap starting materials which are not in the chiral pool, since they are flat. The compounds so produced *are* chiral, however, so significant value is added in a single step, especially since a small bacterial culture can process a large quantity of aromatic starting material. The synthetic utility of this approach has been demonstrated by several groups in the last twenty years, but the range of microbially-derived building blocks available is restricted by the selectivity of the enzymes that produce them (they only process certain aromatic compounds and they only give certain products). Hence, we propose a tandem chemoenzymatic approach - taking the products of bacterial metabolism and subjecting them to short, robust, high-yielding chemical syntheses that will provide wholly novel building blocks that are not available through bacterial metabolism alone. This approach carries several advantages from a sustainability perspective - using bacteria to do synthesis is possible at or near room temperature, so energy requirements are minimal. Also, the oxidant used is simply oxygen from the air, so no toxic heavy metals are required.We have numerous applications in mind for the building blocks we will produce. For example, we will be able to use them to synthesise novel derivatives of inositols, a type of molecule which has recently shown promise as a therapeutic agent for Alzheimer's disease. Furthermore, from the same building blocks, we will be able to synthesise new azasugars. These are compounds which can interact with glycosidase enzymes in the body. Glycosidases are involved in many diseases, and many current top-selling drugs are azasugars, including Tamiflu and Relenza for influenza, Glucobay and Basen for diabetes and Zavesca for Tay-Sach's disease. We therefore expect our library of new chiral building blocks ultimately to pave the way for the synthesis of new drug candidates for the treatment of various diseases.

Potential impact
The proposed work will engender benefits for many stakeholders. The synthetic community will have the opportunity to employ the building blocks we are proposing to develop, both in academic and industrial settings. We envisage such an impact having a medium-term timescale (in the years after completion of the work). Synthetic chemistry underpins the pharmaceutical industry, a sector in which the UK is a world leader and our work has the potential to contribute to the continued pre-eminence of the UK in drug discovery and development. The fact that Johnson & Johnson have employed a closely related building block in a drug discovery programme (see ref 44) attests to the likely usefulness of our work in a pharmaceutical context. It follows from this that there is potential for significant human health benefit - a major beneficiary of the work would be patients receiving any drug whose development had incorporated our technology; we expect such impact would be realised in the longer term. In order to be able to access benefits from our work, stakeholders must be made aware of our research. Effective, widespread dissemination is therefore of key importance. In the first instance we will undertake this by traditional means - we will publish our work in high impact journals. All of these are read by a wide audience from chemistry and allied disciplines and will serve to communicate our work to a greater spectrum of potential beneficiaries than pure organic chemistry journals. Subsequent to publication, we intend also to write a review article on the subject of microbial arene oxidation in which our work will be highlighted. In addition, the University of Bath has recently established an Online Publication Store (OPUS), in which we will deposit our data. Both the PI and PDRA will also promote the work through giving talks and presenting posters at prestigious, well-attended conferences. The concept of using bacteria to do synthesis is highly attractive from a sustainability/environmental standpoint and as such likely to be of interest to a large proportion of the public. There are many appropriate forums for public engagement, for example the Bath Science Caf, a monthly event at which scientists are able to present their work in an accessible format for the general public. In addition, the university runs a well-attended annual event, Bath Taps Into Science , in which we will participate. To engage larger numbers of people, it will be necessary to generate interest in the lay media; to this end, the University of Bath has a dedicated press office to assist in the preparation of press releases, etc., whose services we will engage. The University of Bath has several resources at the disposal of its researchers to aid them in the exploitation of their research to the greatest degree possible. There is a specific fund (the Sulis fund) to enable staff to exploit their work in a commercial context and I will draw on this resource if appropriate. In addition, we will liaise with Bath Ventures, an organisation that was established to maximise the return on the University's intellectual property for the benefit of both the University and society at large. Bath Ventures has a legal & IP team who are able to advise on preparation of patent applications, licensing and collaborative agreements, etc. It should be noted that the University has an excellent track record of launching chemistry-related spin-out companies. The PI will be primarily responsible for impact activities, although the PDRA will also undertake specific impact activities. Drafts of publications will be prepared jointly and to facilitate this, the PDRA will be able to attend the annual scientific writing workshop held in the department.